Cranfield University and EWB Solutions Limited KTP 24_25 R2

To embed new knowledge and capability in specialist welding processes, precision engineering and lean manufacturing, to optimise, modernise and automate the company's production processes for its core product.